The role of Fitness and/or Physical Activity in Cardio-Vascular Risk prediction in Type 1 diabetes

Physical Activity and Fitness in Cardio-Vascular Risk Prediction for Type 1 Diabetes

Individuals with type 1 diabetes are at an increased risk of developing cardiovascular disease (CVD). Physical activity and fitness play a crucial role in managing this risk but the dose, and characteristics are only emerging in being understood.

Although it is known that regular physical activity helps to improve blood sugar control, reduce blood pressure, and improve cholesterol levels and are all key factors in CVD risk, exercise can help maintain a healthy weight, which is another important cardio-vascular risk factor. Fitness, especially cardiorespiratory fitness, is a strong predictor of CVD risk. Studies have shown that individuals with type 1 diabetes and higher levels of fitness have a lower risk of developing heart disease.

For the general population of people with type 1 diabetes, however, it's important to note that exercise should be undertaken with caution in people with type 1 diabetes. Careful blood sugar monitoring is essential to prevent hypoglycemia, and adjustments to insulin doses may be necessary. Despite these challenges, the benefits of physical activity in managing CVD risk for individuals with type 1 diabetes significantly outweigh the risks when approached with proper planning and care.

Less is known about the combined impact of regular physical activity on multiple biological markers in contributing to risk engine determination. In a series of interrelated progressive studies this PhD studentship will explore current methods of cardio-vascular risk determination in people with type 1 diabetes, and explore that the influence of physical fitness parameters on modification of cardio-vascular risk via impact of physical capacity and improvements in cardiovascular/respiratory function and metabolism.